Designing Managed Retreat: Coastal Communities in the Green Transition

This project will develop a new toolkit to help local communities deal with net zero design challenges arising from a managed retreat from coastal areas affected by long-term climate change impacts and sea-level rise.